A software solution to tackle algorithmic bias, COVID extension

ETIQ is a software solution that helps companies identify and mitigate bias in their automated decisions. Whether it's in policing and sentencing, recruitment or financial products, people's lives are being affected by these automated decisions on a daily basis. We are strong advocates of advanced technology such as machine learning and firmly believe that if the technology is used correctly, it will provide a fairer process and more equal opportunities to everyone. Our goal is to ensure that the algorithms we use produce decisions that are consistent with our expectations. When we find evidence of algorithmic bias, we aim to adjust these algorithms to obtain fairer results.

Financial companies aim to start using richer data and more sophisticated algorithms to optimise their automated decision making further and thus improve their bottom line. However in the lack of a bias assessment and bias mitigation plan and solution they are unable to put into production their improved algorithms due to regulation, desire to be sustainable and ethical. Furthermore, using a bias identifier and mitigation solution that's off the shelf means faster time to market and shorter testing times for an algorithm deployment.